The University of Nottingham And Tioga Limited

To develop and commercialise a system for the monitoring of workers' wellbeing (Worker Wellbeing Monitoring System) in high-risk industrial environments.